Options for the validation of community-generated online data by non-expert users

KidsConnect Ltd is exploring and prioritising technical options to cleanse and maintain accurate community-generated online content. They are seeking to develop an automated process which will enable non-ICT expert users to upload and maintain the data included in an online listings service by allowing them to amend and validate data as simply as possible. The innovation in our proposed approach is to tackle the problem by employing machine learning techniques to fix online data.